University of the West of England Bristol And Blue Sheep LLP

To develop an innovative range of cloud-based continuous data processing services that help to expand its client base by embedding complex systems capability.